Naltos™, an innovative and rapid approach to treating breakthrough pain using a novel pain relief peptide

"Approximately 43% of people in the UK, or around 28 million adults experience pain, which is more than the combined total of those suffering with diabetes, heart disease and cancer. More adults aged 75 or over (62%) experienced pain than those aged 18 to 25 (14.3%) ([https://goo.gl/QvWaW5][0]). Back pain alone costs the NHS £12.3 billion per year; a serious and undertreated condition, uncontrolled pain costs the UK economy far more when considering healthcare expenses, lost income and lost productivity.

Analgesics are the frontline therapy for the treatment of cancer pain; however, there has been a recent backlash against opioid-based painkillers, such as fentanyl, due to drug abuse and overdosing. At least 60 drugs deaths in the UK in the past eight months have been linked to fentanyl ([https://goo.gl/iVs1eG][1]).

Alchemy Pharmatech is partnering with Nanomerics, specialists in pharmaceutical nanotechnology, to demonstrate feasibility of NaltosTM, a compact, discreet and inexpensive novel intranasal delivery system for quick onset delivery of dry powder-based medications.

Successful project delivery will benefit Nanomerics by providing an effective nose-to-brain delivery system for their range of current and future pipeline drugs, thereby enhancing their competitive advantage and increasing revenue and thus, propel both companies in their aim to attract additional funding to develop further products.

[0]: https://goo.gl/QvWaW5
[1]: https://goo.gl/iVs1eG"